The University of Liverpool and Badrilla Limited

To introduce and embed a new quantitative biomarker detection technique and develop products and services using this technology to enhance biomedical research and accelerate drug development by collaborators.